Clinical performance of a duplex salivary paracetamol/APAP-cys test for rapid risk assessment of liver injury in paracetamol overdosed patients

Paracetamol (acetaminophen, APAP) is the most commonly taken medication worldwide. In the UK, around 100,000 overdose presentations and ~50,000 hospital admissions occur each year; paracetamol overdose (POD) is the leading cause of acute liver transplant, costing the NHS over £90 million annually, and claims >250 lives. Timely N-acetylcysteine (NAC) prevents serious acute liver injury (ALI). However, assessment typically depends on venous blood sampling, central laboratory processing and liver injury risk tests that are not specific to APAP-induced ALI. Without rapid, reliable testing, clinicians cannot promptly assess APAP-related ALI risk and therefore initiate NAC treatment “just in case”. In the absence of an APAP-specific rapid risk assessment, many patients start on fixed-dose NAC treatment as a precaution, with >40% ultimately overtreated. This drives precautionary admissions, exposes low-risk patients to adverse effects, and delays to safe discharge (or onward care).
A rapid, non-invasive, near-patient test is urgently needed to deliver timely ALI risk information, helping clinicians to rule out NAC treatment for low-risk presentations and, in future pathway studies, informing earlier cessation.
Supported by EPSRC (EP/V001019/1) and MRC IAA (MR/X502765/1), we have developed a rapid duplex salivary assay using paper arrow-mass spectrometry (PA-MS) to measure APAP alongside 3-cysteinylacetaminophen (APAP-cys), in a single test. APAP-cys is a sensitive, specific, and dynamic biomarker of APAP-induced liver injury. We have analytically verified performance in saliva from healthy volunteers at therapeutic doses.
However, a knowledge gap remains for us to demonstrate that our duplex salivary APAP and APAP-cys test is applicable to real-world POD episodes, comparing between groups with and without ALI.
To fill this gap, this project will conduct a prospective investigation to compare APAP and APAP-cys concentration levels across paired saliva and blood samples for POD patients with and without ALI. If successful, this outcome will address the single critical gap between therapeutic-level verification and overdose-level clinical performance, to generate the patient-level data needed to design a multi-site clinical performance/implementation and prototype development study (e.g., DPFS), thereby laying the groundwork for regulatory and commercial engagement.